University of Sheffield and CW Fletcher & Sons Limited

To explore, develop and embed novel data-driven methods into the aerospace and nuclear manufacturing systems to increase throughput, resolve production bottlenecks and minimise waste.